Statistical machine learning with application to sports modelling

The project involves the development and testing of contemporary machine learning methods with application to sports data, ranging from simple match summary statistics to high-frequency high-dimensional tracking data. The student will work at the interfaces of statistics, machine leaning and decision theory - producing novel methodology in response to new data sources and technologies. In initial phases of the work the student will investigate methods for estimating probability distributions for high-dimensional count data using neural networks and copula methods.